Evance 15kW Ultra Low Noise Wind Turbine

Our project will result in a proof of conept for an innovative new small wind turbine wth a
unique generator and braking system. By applying our innovative technology, we will be able
to significantly improve reliability and extend servicing intervals, reduce noise considerably
and optimise the turbine for use in regions of lower average wind speeds and higher levels of
turbulence.
Small wind turbines are now proven to provide a cost effective means of generating
renewable electricity, even though it is also recognised that the small wind turbine industry is
still at an early stage of development, particularly from a technology perspective.
Our project scope is to to prove the key concepts of the new turbine. We will build and bench
test a demonstrator generator, design and build a proof of concept prototype wind turbine,
undertake testing on the demonstrator and compare performance of the rotor and the generator
to the design targets.
If we can prove the concept and go on to develop a product, the following benefits will be
achieved:
- Very low noise, meaning that it can be located closer to dwellings and therefore available to
larger market size.
- Reduced maintenance costs
- Improved energy yield on lower wind speed sites.
We believe we can create a turbine which embodies a technological step change over all
existing products. It is anticipated that these technological improvements will open up the
market considerably, making wind power a viable option for areas where the planning and
economic factors currently prevent the adoption of wind energy.